Project AutoInks

Ionic Recovery has developed a novel recycling technology process to recover rare earth elements (REEs) from small car parts such as sensors, actuators and speakers. These components often contain powerful neodymium magnets, but because they are small and embedded in resin, they are usually discarded when cars are scrapped.

The new process turns this hidden waste stream into a valuable resource.

The process compliments existing market leading short loop recycling processes and tackles the complex REE streams that is currently untapped and unrecovered.

The project focuses on using these materials to support other critical sectors currently highly dependent on imported REE.